Go get organised: labour organising and cultural form in the UK music industry since 1976

How do we understand, quantify and struggle on the basis of cultural production and cultural work undertaken in the UK music industry? In which ways is labour organising in the music industry distinct from other forms of trade unionism and worker struggle, and in which ways is it inextricable from them? Perhaps most importantly, how has class struggle in the music industry contributed to cultural development and political emancipation, and to what extent has this struggle and its formal institutions - the Musicians' Union (MU), for example - failed to advance the interests of workers and of cultural activity more widely?

Drawing on the cultural materialism of Raymond Williams, Alan Sinfield and more, alongside the left-libertarian thinking of Murray Bookchin, Abdullah Öcalan and others, this project will seek to examine the ways in which organised workers - musicians and music creators in particular - have attempted to defy the logic of capital accumulation to create space for radical cultural production and innovation. It will include an examination of labour organising in the UK music industry since 1976 through a set of key examples, an appraisal of the relevant theory as well as empirical data, before advancing a model of political and social organisation within and around the institutions of UK music through which we can better understand and work towards a radical approach to musical production - here intended to refer to a specific subset of cultural production - as part of a broader anti-capitalist project. It will also engage in specific cultural analyses of given examples of musical production - from Jimmy Somerville to Sports Team via The Specials and others - to assess the ways in which class struggle in UK music has not only had political and economic effects, but aesthetic ones too.